The International Centre for Language and Communicative Development

The International Centre for Language and Communicative Development (LuCiD) will bring about a transformation in our understanding of how children learn to communicate, and deliver the crucial information needed to design effective interventions in child healthcare, communicative development and early years education.

Learning to use language to communicate is hugely important for society. Failure to develop language and communication skills at the right age is a major predictor of educational and social inequality in later life. To tackle this problem, we need to know the answers to a number of questions: How do children learn language from what they see and hear? What do measures of children's brain activity tell us about what they know? and How do differences between children and differences in their environments affect how children learn to talk? Answering these questions is a major challenge for researchers. LuCiD will bring together researchers from a wide range of different backgrounds to address this challenge.

The LuCiD Centre will be based in the North West of England and will coordinate five streams of research in the UK and abroad. It will use multiple methods to address central issues, create new technology products, and communicate evidence-based information directly to other researchers and to parents, practitioners and policy-makers.

LuCiD's RESEARCH AGENDA will address four key questions in language and communicative development:
1. ENVIRONMENT: How do children combine the different kinds of information that they see and hear to learn language?
2. KNOWLEDGE: How do children learn the word meanings and grammatical categories of their language?
3. COMMUNICATION: How do children learn to use their language to communicate effectively?
4. VARIATION: How do children learn languages with different structures and in different cultural environments?

The fifth stream, the LANGUAGE 0-5 PROJECT, will connect the other four streams. It will follow 80 English learning children from 6 months to 5 years, studying how and why some children's language development is different from others. A key feature of this project is that the children will take part in studies within the other four streams. This will enable us to build a complete picture of language development from the very beginning through to school readiness.

Applying different methods to study children's language development will constrain the types of explanations that can be proposed, helping us create much more accurate theories of language development. We will observe and record children in natural interaction as well as studying their language in more controlled experiments, using behavioural measures and correlations with brain activity (EEG). Transcripts of children's language and interaction will be analysed and used to model how these two are related using powerful computer algorithms.

LuciD's TECHNOLOGY AGENDA will develop new multi-method approaches and create new technology products for researchers, healthcare and education professionals. We will build a 'big data' management and sharing system to make all our data freely available; create a toolkit of software (LANGUAGE RESEARCHER'S TOOLKIT) so that researchers can analyse speech more easily and more accurately; and develop a smartphone app (the BABYTALK APP) that will allow parents, researchers and practitioners to monitor, assess and promote children's language development.

With the help of six IMPACT CHAMPIONS, LuCiD's COMMUNICATIONS AGENDA will ensure that parents know how they can best help their children learn to talk, and give healthcare and education professionals and policy-makers the information they need to create intervention programmes that are firmly rooted in the latest research findings.

Potential impact
The RESEARCH AGENDA will bring about a step change in our understanding of how children learn to communicate with language, and deliver the evidence that parents, practitioners and policy-makers need to design effective interventions in early years education and healthcare (ESRC strategic priorities Influencing Behaviour & Informing Interventions, A Vibrant & Fair Society)

The TECHNOLOGY AGENDA will deliver two new software tools designed to be of direct benefit to researchers and practitioners, with commercial applications for business (ESRC area Innovations in Health & Social Care)

The COMMUNICATIONS AGENDA will guarantee that our research directly informs policy and practice, resulting in effective interventions for children with language delay and ensuring that early years education is rooted in the latest findings from neuro- and cognitive science (ESRC areas Innovations in Health & Social Care, Educational Neuroscience)

BENEFICIARIES & BENEFITS
CHILDREN, PARENTS & 3RD SECTOR GROUPS that support them (e.g. Mumsnet). The quality of the home environment is central to all aspects of child development. However, parents report that they do not know how to help their children develop language or how to check that their child is not falling behind. Our ENVIRONMENT, KNOWLEDGE & DISCOVERING BABYTALK programmes, with our BABYTALK APP, will deliver the information and technologies that parents need to promote children's language growth

PRACTITIONERS IN EARLY YEARS EDUCATION (e.g. nursery providers). The UK government has extended free childcare places to 2-year-olds, recognising the critical importance of high quality early years education. Yet educators report that providing language-rich environments in busy early years settings is a challenge. Our ENVIRONMENT, KNOWLEDGE, VARIATION and LUCID FOR PROFESSIONALS programmes will help early years educators maximise the environment for language learning, and achieve the standards recommended by the Early Years Foundation Stage (EYFS) statutory framework

PRACTITIONERS IN HEALTHCARE (e.g. health visitors, speech and language therapists). Increasingly large numbers of children with language delay are being referred to healthcare providers, stretching services to the limit. Monitoring the language of these children, assessing their difficulties, and designing interventions are time-consuming and expensive tasks. Our BABYTALK APP & LANGUAGE RESEARCHER'S TOOLKIT will provide new technologies for these groups to monitor, assess and promote children's language development. Our KNOWLEDGE, COMMUNICATION, VARIATION and LUCID FOR PROFESSIONALS programmes will provide evidence-based advice about typical development, and how the process can go wrong in children with language delay

POLICY-MAKERS & COMMISSIONERS tasked with improving the life-chances of UK children (e.g. Dept for Education, Dept of Health, Early Intervention Foundation). We have long known that vocabulary at age 5 is a strong predictor of whether children are able to escape poverty in later adult life. Yet 5-year-olds from the poorest families are still 19 months behind their more affluent peers. Our LANGUAGE 0-5 PROJECT, ENVIRONMENT & VARIATION programmes, and POLICY IMPLEMENTATION STRATEGY will provide information about the causes of poor language growth, the importance of early intervention, and how to choose the best evidence-based practice

BUSINESSES that use speech-analysis software or publish assessment and educational materials. New technologies offer opportunities to transform research, assessment and learning in health and education. Yet to be effective, such technologies must be easy to use and based on a robust evidence-base. This requires close collaboration between developers and researchers at all stages of development. Our integrated teams of language and computer scientists will produce technologies that have the potential to change the way that we monitor, assess and promote children's language